Discipline Hopping for Discovery Science

This funding will be used to fund a series of short projects that will explore exciting environmental science questions from a range of disciplinary perspectives across the life, physical, and social sciences, and the arts and humanities. By working with researchers from different disciplines, the teams will develop new understandings of their own fields, and develop new approaches to pressing questions in environmental science.